Media Management for Personalised Learning Pathways

BIg Picture Business is exploring the potential for the next generation of web technologies to
reshape the way that video is used in digital learning.
Many learning technology platforms were developed before the widespread dissemination of
video content online. The immediacy of access to information online, coupled with the
proliferation of freely accessible rich media content and the socialisation of the online
experience has led to a generation now entering the workplace with new expectations of how
learning content is presented to them, and the extent to which they are able to share and
interact with it.
With this proof of market study, Big Picture will define the specific scope and functionality of
a platform that uses a potentially unlimited number of sources to provide personalised
learning experiences.
By examining the specific needs of learners, learning managers, content producers, and
learning technology providers, the project will help define the best way of putting rich media
content at the heart of the learning experience.